runningtogethercybersecurity1

At Web Design Paisley we are concerned that our current information security controls and processes may not be robust enough to protect our business and our customers' from todays cyber attack.